The University of Leeds and Morvern Group Limited KTP 24_25 R4

To develop, apply and embed advanced computational fluid dynamics and AI-driven CNC machine vision approaches to significantly increase productivity, process efficiency and quality assurance of ceramic injection moulding and tool design in the investment casting of turbine aerofoils for the aerospace and industrial gas turbine markets.